Reusable Construction Components - A Sustainable Design Approach

The objective of the project is to improve both the whole life impact of demountable structures and to transfer elements of demountable design across to main stream construction projects to facilitate a step change in the recoverability of components for re-use at the end of a buildings life. This project brings together the skills and experience of ES Global, global leaders in demountable temporary structures; Sir Robert McAlpine Ltd, a leading UK building and civil engineering company; Ecobond (Cymru) Ltd., a company providing consultancy and product development services across the low carbon and sustainable construction sectors and developers of the RE-Fab House concept and the Alliance for Sustainable Building Products, a not for profit organisation committed to accelerating the transition to a high performance, healthy and low carbon built environment with unparalleled access to sustainable construction product manufacturers and other industry stakeholders.